Aston University and Protaform Springs & Pressings Limited KTP 22_23R5

To review, integrate and optimise the operational and business management processes and exploit the benefits of digitisation to deliver improved efficiency and productivity.